Demoxis: An AI-powered Civic Engagement Platform for Real-Time Political Feedback

Demoxis is a UK-first, AI-powered civic engagement platform designed to modernise how citizens and political leaders connect. Our mission is to transform democratic participation by creating a **direct, digital-first channel between people and decision-makers**---making politics more responsive, transparent, and inclusive.

Using **artificial intelligence and advanced natural language processing (NLP)**, Demoxis collects and interprets large volumes of citizen feedback in real time. The platform converts unstructured public input into **clear, actionable insights** for councillors, MPs, and other political leaders. This enables faster, evidence-based responses to local and national concerns, reducing the delays and blind spots that currently weaken trust in democratic systems.

Today, the political feedback process is outdated. Leaders rely on slow, expensive surveys, fragmented consultations, and reactive social media monitoring. Citizens often feel unheard, unsure whether their voices make a difference. This disconnect can lead to policy failures and public frustration---as seen during the **2024 UK immigration riots**, where a lack of early insight into growing tensions contributed to unrest.

With Innovate UK's support, Demoxis will deliver a **minimum viable product (MVP)** to prove how AI can fundamentally improve democratic decision-making. The MVP will:

* Provide leaders with structured, real-time sentiment analysis and prioritised issue reports.
* Empower citizens to raise concerns more effectively, ensuring their voices reach decision-makers.
* Establish a scalable civic technology model that starts in the UK and can expand globally, serving democracies worldwide.

Longer term, Demoxis aims to develop a **proprietary AI Civic Intelligence Engine** capable of predicting sentiment shifts, detecting early signs of unrest, and improving the responsiveness of policy-making at every level of government.

This project positions the UK as a **pioneer in AI-driven democratic innovation**, setting a new standard for civic engagement. By moving beyond traditional polling methods and outdated consultation processes, Demoxis seeks to strengthen public trust, reduce political disconnect, and create a more informed, proactive style of governance for the future.

Demoxis is not just another tech platform---it is a **step toward reimagining democracy for the 21st century**, giving every citizen a clearer voice and every leader better tools to listen and act.